Sagetech Innovation Voucher Application

SageTech Medical Equipment Limited is a UK company that specialises in the development and commercialisation of technology that recycles anaesthetic agents. This technology aims to reduce the costs of anaesthesia and the significant environmental impact of anaesthesia in the UK and globally.